Feasibility study for funding and supply of next generation Electric Turbo Compounding technology to the major generator set engine manufacturers in the United States

Bowman Power designs, makes and sells Electric Turbo Compounding technology, which is recognised as one ot

the Global Top 100 Clean Technologies in the world. This project will assess the viablility of funding and

supplying a next generation of ETC technology to US engine manfufactures as part of driving global adoption of

the technology. The engine manufacturers in the US are the largest in the world and access to this market has

the potential to make a material reduction in global emissions with typically 5-7% reductions observed per

engine and presents a transformational opportunity for Bowman's UK developed technology.